Future Agricultural Resource Management and Water Innovations for a Sustainable Europe

FARMWISE transforms the EU agricultural sector by empowering farmers and decision-makers with a state-of-the-art decision support system, combining precision agriculture, Artificial Intelligence, and remote sensing. FARMWISE provides new insights into water quality, quantity, soil health, and nutrient management. FARMWISE's state-of-the-art framework fosters knowledge sharing between scientists, farmers, and policymakers in a co-creation environment (Systems Thinking). It consolidates existing collaborations, and promotes new long-term cooperations between European organisations, including Water4All (BRGM) and Water Europe (SITES). The FARMWISE project will develop improved tools based on artificial intelligence (AI) for more efficient European water policy and decision-making founded on research-based technologies to solve the most burning water pollution and climate change problems. For this purpose, the FARMWISE consortium brings together the best European water, agricultural, climate, and AI researchers to handle the sustainability of water resources, the natural environment, and efficient agriculture in the highly diverse European landscape in view of present and future climate change. FARMWISE's impact will increase interest and bond cooperation of quadruple helix stakeholders for science-based solutions. FARMWISE evaluates, monitors, and implements gender and diversity balance in the consortium during the planned activities (T7.4). All partners' have established policies to foster gender equality, diversity, and inclusion for all employees. UEA holds a Silver Athena SWAN award in recognition of good practice in recruiting, retaining, and promoting women in STEMM subjects